Development of a novel 3D microfluidic assay platform for the assessment of human stem-cell derived epithelial function.

We aim to develop a novel analytical platform for the assessment of stem cell-derived epithelial function. The

platform integrates novel microfluidic technology with a 3D stem cell-derived tissue model and a range of

analytical outputs and delivers more physiologically relevant data than current in vitro models – uncovering

previously unseen responses to environmental challenge. By delivering more predictive data, the system has

huge potential to impact pre-clinical drug discovery, chemical safety testing and safety pharmacology. Here, we

propose to determine the key design requirements to develop a commercially-viable, scalable platform to

facilitate the analysis of multiple compounds in parallel.